Hive Minds and Pathological Collaborations: are mental illnesses socially extended?

My research contributes to the fields of Philosophy of Mind and Philosophy of Psychiatry, looking at mental illness from the perspective of so-called "4E" models of cognition (Ward & Stapleton 2012; Ward, Silverman & Villalobos 2017). 4E approaches see minds as essentially embodied - structured and governed by our neurology and physiological makeup; embedded in environmental niches that furnish informational and material scaffolding supporting cognition; enacted by our activities of finding and creating meaning within these niches; and perhaps even extended beyond the head, insofar as environmental scaffolding can become part of the physical basis of our cognition. Recent 4E discussions of "extended" cognition have taken a social turn, arguing that individuals and sociocultural institutions can become part of cognitive functions such as memory (see Gallagher 2013a). For example, we see this kind of social mind extension with couples who collaboratively remember and recall events together, whereby one fills in gaps for the other.
My project contributes to this social turn in 4E debates, applying it to philosophy of psychiatry - an area that is beginning to receive increased attention from 4E theorists. More precisely, I will undertake literature-based research into socially extended minds and people with mental illnesses, focussing especially on the cognitive roles other people play in their experience of that illness. My hypothesis is that the people and social institutions, in addition to objects and tools, with which we cohabit the world can scaffold and support unhealthy cognitive activity, in the same way that they can enhance cognitive abilities (see Slaby and Gallagher 2014, Gallagher 2013a). The people we choose to spend our time with actively regulates our mental health, for better or for worse; systematic bullying or passive-aggressive behaviour from a friend might scaffold for isolated and reclusive experiences when one withdraws from company as an act of self-preservation. I term these engagements "pathological collaborations".
Taking an interdisciplinary approach, I will survey existing literature on 4E cognition from philosophy (e.g. Gallagher 2013a&b), wider literature on phenomenology and psychopathology (Merleau-Ponty 2012, Fuchs 2013), and the literature on interpersonal emotion regulation and wellbeing from psychology (e.g. Niven et al. 2012). I will show that this literature lacks an explicit analysis of the consequences of a socially extended approach to emotion regulation, and the specific applications of 4E cognition to the mental health services (more on that below). One aim of my research is to fill these gaps. Moreover, by including the psychological literature, my aim is to develop an empirically informed and inclusive philosophical analysis of affective disturbances in psychopathology and their connection with social scaffolding.
This project is not a mere exercise in armchair philosophical analysis. I plan to investigate the possibility that my research supports an implementation of the Finnish Open Dialogue (OD) approach in UK mental health services. In FOD, the patient, their friends, family, and therapists all participate in meetings to discuss that patient's progression where individuals may even disagree with each other openly (see Galbuser and Kyselo 2018). While more 'embodied' therapies emphasizing mindfulness, self-awareness of one's body and individual place, such as yoga and meditation, are increasingly prescribed by British GPs, little has been done to implement more 'networked' and social therapies like FOD (see The UK, n.d.), which emphasize one's place within a micro-community and relations to other persons. In a country where pharmaceuticals are the predominant form of therapy for patients with mental illness, OD is a successful, cost-effective, and non- invasive option that can no longer be ignored.